RIFT 10-30 kW EV motor - Manufacturing Readiness and Supply Chain development (RIFT-MaRSC)

Developed by RIFT Technology Ltd, the RIFT 10-30 kW integrated machine and power electronics (RIFT-10) is an innovative approach to an ultra-efficient Electric Vehicle (EV) motor, bringing forward a unique range of advantages including: significant weight reduction (circa 50%); lower cost; plus various other features that combined results in a range increase of up to 75% along with other benefits.

Several patents protect the innovative RIFT array design, which since 2014, has been established as an electric machine for valve actuator products at our sister company: RIFT Actuator in their line of industrial actuators.

During a 2019/20 NVN (Niche Vehicle Network): Production Readiness project, we have advanced our novel RIFT-10 design to TRL7 (Technology Readiness Level) and production readiness to MRL5-6 (Manufacturing Readiness Level). The performance results gained to date validate the design and evidence the vehicles light weighting potential.

Our next core milestone is to advance RIFT-10 production readiness and refining the supply chain to enable initial sales of trial units that then would fund future development or at least advance the technology position to allow further possible investment.

Today, in the industry, most EV motor components are imported from Asia. For UK manufacturers to compete, it is necessary to decrease the production labour required in manufacture. During this project, we will advance RIFT-10 to MRL7 -- accelerating us closer to market integration. This will be achieved by making Design for Manufacture (DfM) advancements, reshoring our supply chain to the UK, and advancing our UK production capacity to be able to produce 300 units p.a. at a low production unit cost of £2,000 /unit.

Innovation is expected in the development of the supply chain to supply the bespoke components required for the novel design, the DfM of RIFT-10 and in the production process.

Warwick Manufacturing Group (WMG) is active in the improvement of supply chain and manufacturing competitiveness. The collaborative partnership of RIFT and WMG bring together innovation, supply-chain/production expertise, customer knowledge and route to market.

Our initial target market is the SEUV market (Small Electric Utility Vehicles) i.e. golf-buggies, airport vehicles, passenger shuttles, industrial burden carriers, etc. RIFT-10's intended first adopter: BradshawEV is a UK, SEUV OEM that currently import Siemens motors manufactured in China. We identify commercial opportunity to manufacture motors in the UK, leveraging a UK focused supply chain, to supply Bradshaw with a solution that is cheaper, more efficient, smarter, lighter and more compact.